Unravelling the mechanisms of enamel resilience with multi-modal synchrotron X-ray techniques

Erosive tooth wear (ETW) has a complex and multifactorial aetiology and is of particular concern due to its prevalence of up to 45%. The prevalence of ETW increases in individuals with gastro-oesophageal reflux disease and eating disorders such as bulimia and those who frequently consume extrinsic acids. The general population are at risk, but in particular elite athletes are at greater risk from ETW. As such ETW is driving health inequalities. Despite its prevalence, treatments for ETW have remained inherently suboptimal for almost 100 years. The mechanism for ETW is well established: Tooth enamel is made up of hydroxyapatite which has a critical pH of 5.5 , below this pH the constituent ions of hydroxyapatite migrate into the saliva to maintain the oral environments equilibrium, causing ETW. Topical fluoride application via oral care products has been an effective strategy in protecting tooth enamel, inducing the formation of fluorapatite which is more pH resilient, having a critical pH of 4.5. There are fundamental challenges when elucidating the protective mechanism of fluoride. What is the location of its action? Does it preferentially influence parts of the tissue over others? Do the fluoride ions interact with and enhance the existing crystalline apatite of the tooth or form new non-structurally relevant crystalline or non-crystalline calcium phosphates within the tissues? Communicating these mechanisms is a key challenge in driving key opinion leaders to recommending particular technology for enamel repair. We aim to map the crystallographic structure present in enamel and measure the mineral density with high precision corresponding to health, disease and in repair. From this we will be able to assess the effectiveness of topical interventions of proprietary formulations produced by a UK based market leader in oral health products. In doing so we will be able to provide high value imaging, which will persuade key opinion leader of the products efficacy, enabling their flagship brands to increase their global market share. The overarching key benefit will be to drive down oral health inequality by facilitating global reach of new products, ratified by high value rigorous research.